Scale up manufacture and final product testing of biomimetic coated tampon to improve the vaginal microbiome and prevent bacterial vaginosis

The global prevalence of Bacterial Vaginosis (BV) among women of reproductive age is 1 in 3 (WHO), caused by an overgrowth of pathogenic bacteria in the vaginal microbiome. 58% of these women suffer chronically, experiencing recurrence within 6-12 months.

Vaginal microbiome dysbiosis is linked to increased risk of: infertility; miscarriage; ovarian and cervical cancer; STIs and HIV; endometriosis; and pelvic inflammatory disease.

Menstruation is a period of heightened vulnerability to vaginal microbiome dysbiosis because: the alkaline pH of period blood (7.4) disrupts the healthy acidic pH of 3.8-5.0; hormonal fluctuations cause an increase in vaginal microbial diversity; and standard tampons and period care products trigger dysbiosis.

The vaginal microbiome is around 9% of a woman's total bodily microbiome and our solution is a tampon that is coated with our patented milk&iron(r) technology, specifically designed to restore the health of the vaginal microbiome.

Our functional tampon both manages the flow of a woman's monthly period whilst the milk&iron(r) prebiotic coating is beneficial to the vaginal and vulval microbiome and contributes to the normal, healthy functioning of the vaginal mucosa.

The tampon is 100% organic, pesticide free and 100% plastic free. The milk&iron(r) coating is also GOTS (Global Organic Textile Standard) organic audited and certified.

Clinical studies have demonstrated that the bioactive ingredient in our milk&iron(r) coating is beneficial to the vaginal microbiome and restores a healthy acidic pH to support commensal, beneficial bacteria to outcompete the pathogenic bacteria associated with BV and vaginal dysbiosis.

Our milk&iron(r) is a highly differentiated way of delivering wellness to the body.

This project will facilitate our first scaled manufacturing run and final product safety & biocompatibility testing, as well as a structured PPIE programme (ahead of a phase 1 RCT after the project), rendering us ready to launch to market to potentially improve the lives of 18 billion menstruating women and AFAB people globally.